Zizoza Cots

Zizoza is an innovative, UK-based baby cot startup centered around a granted patented thats designed to support parents with mobility challenges while being equally functional for all parents. This innovation dramatically reduces the risk of strain or injury for users recovering from C-sections, living with chronic pain or disabilities, or simply navigating early-parenthood fatigue. The cot features motorized height-adjustment via remote control, modular conversion into a daybed, and sides for easy access. Zizoza's mission is to revolutionize inclusive parenting with accessible and tech-integrated. Zizoza is on a mission to transform the nursery-furniture industry with an inclusive, British-made cot that empowers all parents---whether able-bodied or living with limited mobility---to care for their babies safely, independently, and in comfort.

Key features include:

* **Sensor integration** for real-time monitoring
* **Modular growth design** that converts the newborn cot into a toddler bed, extending product life and delivering exceptional value
* **Side access panels** enabling one-handed entry for effortless baby handling

By blending ergonomic engineering with elegant British craftsmanship and rigorous compliance with BS EN 716: safety standards, Zizoza cots address a critical accessibility gap in the market. Parents can trust that every component---from sustainably sourced materials to in-house assembly---is held to the highest quality standards.

More than just a piece of furniture, Zizoza embodies **equality and diversity**, bridging the needs of disabled and able-bodied caregivers with a single, universal solution. Our goal is to deliver a cot that not only meets fundamental safety requirements but also elevates the parenting experience---reducing obstacles, fostering independence, and nurturing well-being for families everywhere.